QLOGS

Laser communications (LC) and quantum key distribution (QKD) between satellites and optical ground stations (OGS) are a key constituent of future secure communication architectures. LC is used for transmitting data at high speed, e.g. backbone interconnects or downlinking large datasets. QKD is a method for sharing encryption keys, e.g. to allow for secure communications links between satellites and optical ground station (OGS) sites. While the data used in the two methods are quite different, the technology and customers are often similar, e.g. datacentres, telcos and governments. In this QLOGS project, SpeQtral and Archangel Lightworks will explore this overlap both in terms of the use cases as well as the technical developments required to fulfil them.